Project Perfect Apple - using AI and automated analytics to grant Supply Chain superpowers.

Project 'Perfect Apples' will develop a single source of performance truth for industrial businesses to enable them to own supply chain and operational improvements.

By converting disparate multi-source data into a format that is ready for supercharged value creation, the product aims to disrupt several performance improvement industries. The result is rapidly connected data that will form the client's baseline upon which they can focus and measure the value of improvements.

In particular, Perfect Apples will play a key role in the initialisation of the supply chain through strategic sourcing. By removing the typical data bottlenecks of disparate data. Procurement executives and consultants will be steps ahead and get the **best deals faster**. Closing the loop they will have the objective measurements in place to measure supplier performance and quality in the exact same way.